Tensor and wreath products of symmetric groups

The Kronecker and plethysm coefficients describe the decompositions of products of symmetric functions into their simple constituents. They are as ubiquitous across mathematics as the notion of symmetry itself. The Kronecker coefficients have been described as "perhaps the most challenging, deep and mysterious objects in algebraic combinatorics''. They play an important role in the theory of symmetric functions and in the representation theory of general linear and symmetric groups. Despite 80 years of study, "frustratingly little is known'' about these coefficients.

I hope to understand the whole blueprint for these Kronecker and plethysm coefficients by first considering what they looks like "generically" or "up to a finite instability". I have recently pioneered a new approach to understanding the (stable) blueprints of these coefficients in the context of the partition algebra and hence completely described one half of the stable blueprint for Kronecker coefficients and inductively described the stable blueprint for plethysm coefficients. Building on this success, this proposal seeks to completely understand the stable Kronecker and plethysm coefficients and to solve old and new conjectures concerning the positivity properties of non-stable Kronecker and plethysm coefficients.

Potential impact
The immediate impact of this research will be to academic beneficiaries, see above. However it should be highlighted that one of the primary conclusions of the Deloitte/EPSRC 2012 report was that mathematical research is a driver of long-term economic growth. Thus when viewed as a long term investment, this project should be of broad benefit to the British economy.

It is difficult to predict precisely the manner in which a given line of mathematical inquiry will be of long-term impact within society. However, concerning the Kronecker and plethysm coefficients, there is an immediate and natural application which I will explore in collaboration with Christian Ikenmeyer (an expert in complexity theory). Namely, we will initiate the search for stable obstructions -- in other words examples of pairs of Kronecker and plethysm coefficients (indexed by suitably large partitions) which prove or disprove the principal conjectures of geometric complexity theory. In the former case, this would provide a leap forward in our understanding and be a huge step towards proving that P is not equal to NP. In the latter case, this would be a fundamental (negative) result of great importance.

However, the immediate impact of this work (beyond the bounds of academia) most likely lies in my proposed extensive outreach programme. This will be advertised through workshops and the Royal Institution Mathematics Masterclasses (for A-level students) which I have already played an active role in organising at Kent (see the pathways to impact section for more details).

I have always been a passionate communicator of mathematics, and I hope that my enthusiasm in my outreach work will help to inspire the next generation of young mathematicians. Conversely, I think my own ability to communicate both as a lecturer and as a writer of scientific papers have been improved as a consequence of my outreach work.